Signify: BSL Motion Capture Data Acquisition for film, TV and video

Signify is a creative film, TV and video company, focused on designing and developing accessible solutions for the deaf community through AI and technical innovation. Sister company is Tinker Taylor Ltd.